The population of debris at and beyond GEO

We will apply techniques used in cutting edge astrophysics to study and understand the population of debris to the the GEO satellite system. We will try and understand the origin of the debris and its origin. We will also study own defunct satellites - the so called grave-yarded objects in order to determine their fate once their GEO stabilization is removed. We will determine whether spin up through the Yorp effect is responsible for satellites breaking apart. This work has become more urgent given the recent breakup of two GEO operational satellites which could be indicative of an ongoing Kessler syndrome which would have dire consequences for our society.